Uniting Microbial and Movement Ecology to Quantify Transmission Dynamics of Antimicrobial Resistance

Antimicrobial resistance (AMR) is a growing global threat to human, animal, and environmental health. In 2019, AMR was directly responsible for over 1.2 million deaths and contributed to more than 4 million additional deaths. While the prevalence of AMR in humans and farmed animals is relatively well-understood, the mechanisms driving patterns of antimicrobial resistance in wildlife and the environment remain poorly characterized. This shortfall in our understanding hinders efforts to trace the spread of AMR and identify effective intervention strategies.
To combat AMR and mitigate its impact on wildlife and human health, it is crucial to understand the factors driving resistance at the individual level. Understanding how individual variation in AMR prevalence and transmission occurs, rather than treating entire species or populations as uniform groups, can help identify key host traits correlated with resistance and pinpoint when and where the likelihood of AMR transmission is highest.
Migratory birds are particularly important in this context because they traverse long distances and may act as conduits for spreading AMR across different ecological and host networks. Despite their potential role in AMR transmission, little is known about how migratory birds contribute to the spread of resistant pathogens or how AMR impacts their health.
To address these gaps in our knowledge, this study will use a model migratory bird, the Light-bellied Brent goose (Branta bernicla hrota; LBBG) to link AMR dynamics to individual behaviour, movement, microbial ecology, and interactions with the environment (where animals can pick up AMR).
This first element of the grant will use the LBBG system to provide vital estimates of how variation among individuals in key traits like movement and social behaviour can drive variation in the prevalence and transmission of resistance genes. We urgently need to identify the spatial and temporal scales at which transmission of AMR by wildlife is highest.
Building on these insights, the second part of the grant will investigate transmission dynamics of AMR among multiple bird species, including LBBG, sharing a common environment. Specifically, we want to know how important the environment is for acting as a bridge permitting transmission between different species that may not always come into direct contact with one another. Such estimates remain rare in the literature, but are crucial for so-called 'One Health' approaches to studies of AMR.
This research will provide new insights into the ecological dynamics of AMR in wildlife, improving our understanding of how resistant pathogens spread in nature and helping to identify strategies to manage and mitigate the risks posed by AMR in wildlife populations. If we can understand the importance of wildlife and the environment as conduits through which AMR is spread, it will also shed light on when and where risk of onward transmission to humans and farmed animals is highest. It's also vital that we try and understand the impact of carrying AMR on wildlife health, which to date we know little about.
Ultimately, this work will advance the field of wild disease ecology and contribute to broader efforts to control the spread of AMR, with potential benefits for both wildlife and human health.